Alkaline Photovoltaics

Solaris Photonics is developing a new high-efficiency & low-cost PV technology. The innovative alkaline PV technology promises to overcome many of the problems of current PV technologies because it can lower cost of electricity generation through the production of highly efficient cells (20-30%) at the lowest manufacturing cost of $0.13 per Watt.